Plant and microbial enzymology (MET)

Technical abstract
The details of the pathways and surface enzymology of polyglucan biosynthesis in plants and microbes are surprisingly poorly understood despite their importance in biology and industry. The approach of our multidisciplinary research is the study of the enzymes that are involved in these systems using biochemical and biophysical techniques along with synthetic chemistry and complementary molecular biology studies addressing their physiological functions. Specifically, we are studying developmentally regulated glycogen metabolism in Streptomyces coelicolor, surface enzymology of relevance to the developing starch granule in plants and bacterial exopolysaccharide biosynthesis (e.g. dextran). These systems relate to antimicrobial agents and the engineering of novel starches and glucans.